Interaction partners for the GIMAP proteins

Technical abstract
Studies of genetically-altered strains of rats and mice have demonstrated that genes of the GIMAP family play important roles in the development of mature lymphocyte (a type of white blood cell) populations and possibly also in their homeostasis. In some cases, mutation of these genes can lead to autoimmunity e.g. type 1 diabetes; inflammatory bowel disease. This project aims to uncover the mechanisms of action of this family of proteins which is preferentially found in the immune system. Success in this direction could lead to novel therapeutic opportunities for the control of lymphocytes in autoimmunity or in the context of transplantation.